Increasing Automation for a Scalable and High-Mix Pilot Line for Next-Generation Battery Module Manufacturing

Custom batteries are not affordable for many companies wishing to electrify their products. Raeon has patented designs and processes for delivering custom batteries at an affordable price in just 12 weeks, for markets including; niche automotive, marine, defence, off-highway and aerospace. This project will increase the level of automation of our assembly line, whilst also unlocking the ability to produce batteries with a wider range of cell sizes - all from one line. This will accelerate the ability for more vehicle manufacturers to adopt the battery they want, in a timescale that suits, accelerating the transition to net zero.